ADEPT - Automatic DEtection of Pipeline Theft

InterVision Global Ltd provide bespoke inline inspection systems for the Food & Beverage, Healthcare, Life Science, Medical Device, Pharmaceutical and Machine Building industries. Set up in 2004 as V-Viz Ltd, InterVision Global have built a reputation as an experienced and reliable expert in inspection system design, specification, installation and support, and have a global blue-chip customer base.

With over a decade of experience in supplying the orthopaedic implant manufacturers, InterVision Global have identified a market need for a flexible automated inspection system for orthopaedic implants. Wrong labelling and manufacturing issues contributed to the recall of 1287 knee and hip replacement implants between 2002 and 2013 in the US, which is why medical device regulations demand that processes are tightly controlled and compliant to FDA standards. The proposed system will be able to verify the product and size type as well as uniquely identify the component with a laser mark for identification and serialisation. The advantage of the proposed system is that it will be designed to remove much of the burden of validation when introducing new equipment into the production process as the system will be supplied in a validation-ready state and automate the complex inspection so it can be conducted inline.

Innovate UK are pleased to announce the support of grant funding assistance to enable InterVision Global to carry out this innovative product development over the next two years.